NSF Materials World Network: Classical and Quantum Optical Metamaterials by Combining Top-down and Bottom-up Fabrication Techniques

This Materials World Network Program proposes an international research platform between US and UK into new regime of classical and quantum metamaterials, which brings together our strong expertise in advanced nanofabrication, optical characterization, and physics-based analysis to design and realize the unprecedented optical properties of metamaterials. The scale-down of metamaterials to optical frequencies paved the way for a new class of metamaterials with a profound impact on a broad range of applications in telecommunication, optical imaging, energy harvesting, health care, and homeland security. However, the key breakthrough in the field of optical metamaterials is hindered by: (1) the lack of capability of current top-down fabrication techniques to engineer structures at a few nanometers scale; (2) lack of long range ordering due to the bottom-up nanofabrication approaches; (3) optical loss in the metal-based optical metamaterials; and (4) lack of optical control at low photon levels in optical metamaterials. In this project, we aim to overcome these critical challenges by combining top-down and bottom-up nanofabrication techniques for the manufacturing of optical metamaterials, and by extending metamaterials to the quantum regime to reduce the loss and to introduce novel optical control schemes that go beyond classical metamaterials. This program combines synergistically three collaborators, one in the US and two in the UK, with an established records of collaboration to investigate the fabrication, characterization, and physics-based modeling of novel optical metamaterials. The central rationale for this collaborative program is that it integrates a UK group's strong expertise in large scale nanofabrication and another strong UK group's theoretical and computational capabilities in metamaterials and nonlinear optics, with a US group with demonstrated records of various optical characterisation techniques. To ensure close collaborations, we plan to use weekly internet based video-conferencing (Skype, etc.), semiannual workshops that bring the whole team together in conjunction of MRS or E-MRS meetings as well as frequent visits among researchers.

Potential impact
The fundamental materials science of artificial metamaterials will be explored within a synergistic collaborative framework which brings together three groups with complementary expertise, covering nanofabrication, materials physics, optical physics, and theory. The proposed projects will link the unique set of resources available at the participating institutions into a cohesive activity with a strong underlying educational component. The research will also be tightly linked to its intellectual property development and technology transfer initiatives. More specifically, our project is organized so as to facilitate the transition from fundamental nano-scale science to large-scale manufacturing through the synergy of research, education, and outreach programs. The new and exciting technologies that we plan to develop will potentially impact optical communications, semiconductor industry, and health care. The research outputs of our program will be disseminated among the project partners and their collaborators, increasing thus the societal benefits in the UK.

The strong educational component of our program is designed to enhance and broaden the spectrum of student training opportunities at Birmingham's newly formed metamaterials centre and UCL's high performance computing centre, by adding a strong international collaboration. The nanofabrication, advanced laser technologies, and computational modeling involved in this research program will provide a multidisciplinary environment for training students in state-of-the-art nanotechnologies, lasers and photonic techniques, nanophotonics, electro-optics, nonlinear optics, optical information processing, and high-performance software development. This work will provide the opportunity for both postgraduate and undergraduate students to collaborate and travel in an international setting. Optical metamaterials is also a multidisciplinary research area whose international appeal can lead to training highly qualified scientific workforce and future researchers who will preserve and enhance the UK's international technological competitiveness. The students involved in this research program will be exposed to a broad spectrum of experimental techniques and theoretical concepts, from topics which include materials, basic physics, chemistry, computational modeling, and device research. The team leaders are strongly committed to build on their past experience and pursue a vertically integrated approach to research and mentoring, so that the research associates and PhD students involved in this research program will work closely with undergraduates and MSc students. This integrated approach to learning will be instrumental in facilitating the transition of undergraduate students to graduate programs.